Eurocode transition

Jewers Doors Ltd designs, fabricates and installs aircraft hangar doors and other specialist industrial doors. We propose to transition from the use of British Standard for the design of structural steelwork to the use of the Eurocode suite of standards. This is the first stage in achieving CE marking of our products.